AI-Based Real-Time Fraudulent and Suspicious Activity Detection on Secure Software-Defined Wireless Networks

The aim of the project AI-Based Real-Time Fraudulent and Suspicious Activity Detection on Secure Software-Defined Wireless Networks is to transplant and adapt Conatix fraud and anomaly detection technology from "conventional" networks to virtual software-defined wireless networks. Once we prove the concept and value in this project, we can then apply the technology to many different specific technical use cases requiring secure wireless networks, such as autonomous vehicles, ships, planes, tanks, remote and outdoor working, isolated locations, emergency disasters and extreme weather conditions, and others.

One of the main barriers to market acceptance of autonomous vehicles is the current insecurity and exposure of the wireless networks they depend on. Transport and military are only the leading edge of the market for wireless networks. Virtual software-defined networks can and will further transform business and society with their speed, convenience and value, but the risk of attack especially from within, by "insiders" (must) be reduced before they can be used widely and effectively. This can only be done by capturing and analyzing massive messy unstructured data to model events and behavior at the level of individual users and endpoints rather than at the level of the entire network.

Conatix and its team have won numerous innovation awards for applying artificial intelligence to fraud and suspicious activity monitoring on standard enterprise IT networks. The present activity brings this expertise to the leading technical edge of communications networks: secure virtual software-defined wireless networks, on which insider / user-based threats remain the major unaddressed gap in security, and a place where the Conatix massive unstructured streaming continuous data approach is particularly suited to raise the level of protection.

All of these things position Conatix to bring our leading edge analytics to the exact platform that requires them now and where they can shine.

Our subcontractor and partner iQuila is a leading startup provider of advanced wireless networks who can help Conatix with data availability and field testing to ensure that the prototype(s) resulting from the project work effectively for real-world wireless networking use cases.

The project applies AI to provide next gen security for next gen networks and will result in a prototype / minimum viable product AI-based software for increased security on wireless networks, field tested and validated and ready to be fully productized and launched on the market.